A framework for designing and deploying heterogenous modular Network Functions for next generation networks

This research project will strive to combine diverse technologies to compose Service Function Chains. Merging concepts from Network Function Virtualization (NFV), Software-Defined Networking (SDN) and the microservice architecture will deliver a network service delivery framework that will depart from monolithic to non-monolithic vNFs and advnaced chains that will offer much better resource management and scaling of the Network Functions. Also, the nature of the microservice architecture (loosely coupled, self-contained components) will allow for independent development and therefore enhance network service composability from heterogenous building blocks.